Understanding antimicrobial peptide mechanisms; a rationale for the improved design of antibiotics and vectors

The proposed research centres on understanding how natural and synthetic peptides interact with biological membranes as part of their mechanism of action. Understanding this process may be crucial to the development of new antibiotics, to fight bacteria such as MRSA and C. difficile or parasites such as Plasmodium falciparum (which causes malaria), and gene therapeutic vehicles to treat genetic diseases such as cystic fibrosis. Biological membranes surround human and bacterial cells and comprise a selective barrier between the cell and its environment and hence their properties and those of compounds that must cross or interact with these membranes are extremely interesting to researchers who seek to develop new classes of antibiotic or sophisticated new therapies. Peptide samples will be prepared either by using chemical synthesis techniques or by harnessing the machinery of bacteria. A combination of biophysical techniques in particular solid-state NMR spectroscopy, a powerful method for determining structural and dynamic features of both the peptides and the membrane that they interact with, and optical spectroscopy will be employed to understand exactly how the peptides behave in the membrane environment. When we understand what features of naturally occurring peptides are important to their function and how they can be manipulated, this information will be used to design peptides that may have more effective antibiotic activity or gene delivery function.

Technical abstract
Due to the profound concerns over the unchecked rise in antibiotic resistance patterns seen globally, there is a recognised and urgent need to develop novel classes of antibacterial agents. Recent advances in understanding how naturally occurring antibiotic peptides function could lead to the production of novel, potent, synthetic antibiotic peptides with low toxicity. This study will test the hypothesis that with a more thorough understanding of the mechanism of antimicrobial action, in particular the interaction between the peptide and target membranes, rational design can produce antimicrobial peptides with enhanced potency. Research by Dr. Mason has already identified that a crucial determinant of antibacterial activity is the interaction between the peptide and the anionic lipid component of the bacterial plasma membrane and that the same membrane interactions underpin the activities of related peptides when disrupting the membranes of Plasmodium falciparum, the causative agent of malaria, and when delivering nucleic acids to human cells as part of gene therapeutic strategies. Therefore the impact of this project will be wide-reaching as, by re-examining the mechanism of antimicrobial peptide activity, using a combination of biophysical techniques and biological studies to obtain an improved mechanistic view of the critical membrane interactions, and linking this to vector peptides, we will develop new approaches to a range of problems from bacterial resistance and malaria to gene delivery.